Unravelling the dynamics of Uyghur national identity construction, considering the influences of experiences, perceptions, cultural, and political fac

This doctoral research employs the theoretical framework of strategic essentialism to investigate the formation of Uyghur diaspora national identity, particularly focusing on experiences of 'home' and collective memories. With a specific emphasis on the Uyghur diaspora in Turkiye, the study explores how historical, cultural, and political factors, both locally and globally, impact the construction of identity outside the homeland. The research addresses the challenges of navigating dual cultures and shaping a national identity while in diaspora.

The Uyghur diaspora faces a complex identity dilemma shaped by the Chinese government's branding of Uyghurs as security threats, leading to mass detention and human rights violations. Responding to these challenges, the diaspora, notably in Turkiye, employs strategic essentialism to assert their right to exist and resist the Chinese government's actions. The use of symbols such as the blue-colored flag and the name East Turkistan (ET) signifies a shift towards explicit national identity, contrasting with earlier reluctance observed in 2014.

This study is unique in its exploration of the intersections between familial and institutional 'home,' shedding light on the process of constructing identity amidst challenges of resettlement after dispersion. It also delves into the relationship between Uyghur identity narratives and Chinese security discourses, contributing to the literature on this subject.

The research engages with key concepts such as Spivak's strategic essentialism (1996), Brah's collective memory, and Bhabha's homeland connection to comprehensively understand Uyghur diaspora national identity construction. By examining how homeland-related symbols contribute to collective memory, the study aims to unravel the implications for the future of the Uyghur diaspora. This fills a significant gap in existing literature, which has predominantly focused on advocacy and key information about human rights violations, leaving the exploration of Uyghur national identity largely ignored.

By employing a strategic essentialist approach, this research seeks to uncover the narrative behind chosen symbols, contributing to the broader understanding of diaspora identity construction. The study's findings will provide valuable insights into the evolving national identity of the Uyghur diaspora and its implications for the future
The research on Uyghurs in Turkiye is motivated by three key factors. Firstly, their historical relevance, cultural affinity, and geopolitical ties with the Turkish population make them an ideal focus, offering rich insights into the influences from Turkiye on Uyghur identity. Secondly, Turkiye hosts the largest number of Uyghur immigrants, approximately 50,000, providing an optimal field site with a concentrated and representative sample for the research. Lastly, the researcher's established network and trust with potential participants in Turkiye, cultivated through a 2021 Community Needs Assessment, uniquely enhance the research. This rapport ensures a depth of understanding into the nuanced experiences and perspectives of the Uyghur diaspora in Turkiye, giving the study a distinctive advantage.